A Girdle Round the Earth: Strategies of Resistance in Translation and the Un-silencing of the Female Voice

Drawing on feminist translation theory and poetic formalism to investigate whether translation can be
successful in releasing the target text from its own gendered constraints, my PhD investigates the ancient
poetic form called the Muwashshaha (Arabic for 'girdled'; plural Muwashshahat) to ask whether translation
of form across languages can create a new route to understanding how gender can be voiced in poetry
today. I will produce a sequence of English 'girdle songs' in order to enact and respond to the effects of
formal transference, and a critical essay that will explore the regenerative act of performative and dialogic
translation.